Telling China's Story Well: China's Changing Soft Power Acquisition Strategy

This research investigates China's changing Soft Power acquisition strategy. Effective Soft Power accumulation strategies hinge on communication with foreign audiences (Ikenberry, 2006). Thus, this study explores how China engages with foreign audiences, the international reception of these strategies, their evolution over time, and China's efforts to mitigate counterstrategies that undermine its Soft Power.

Public Diplomacy, a bottom-up Soft Power approach, directly engages foreign citizens to influence their governments (Malone, 1985). This strategy is crucial for China, as its Soft Power efforts are often hindered by the 'China Threat' narrative - the idea that China's rise will disrupt global order (Al-Rodhan, 2007). In response, China has promoted the 'Peaceful Rise' narrative through various means, including the international news outlet Xinhua (Nye, 2012), events like the 2008 Olympics (Manzenreiter, 2010), Confucius Institutes (Li, 2008), and pro-China entertainment (Heng, 2010).

Traditional Chinese Public Diplomacy is largely state sponsored (Shambaugh, 2015), but can also be semi-state sponsored and non-state sponsored (Pan, 2013). Shambaugh (2015) argues that state sponsorship reduces effectiveness, whereas Zhao (2013) suggests Western biases and the China Threat narrative are to blame for the historically low efficacy of China's Public Diplomacy.

Following Xi Jinping's 2013 National Propaganda and Ideology Work Conference speech advocating "telling China's story well", China has increasingly involved non-state actors in its Public Diplomacy efforts (Zhang & Ma, 2022). This shift includes a broader digital strategy featuring vloggers (Whyke et al., 2022), streamers and influencers (Wong & Yue, 2023). Additionally, China's 'charm defensive' aims to control negative narratives in Western entertainment through strategic acquisitions (Yildrim & Aslan, 2020).

While researchers have speculated about the potential of digital Public Diplomacy (Yu, 2018) and the effectiveness of non-state sponsored efforts (Yun & Lim, 2021), the international reception to China's utilisation of these strategies remains unclear. Existing research predominantly focuses on state-sponsored and semi-state sponsored Public Diplomacy and often overlooks China's unique challenges, such as the China Threat narrative. This study addresses these gaps, analysing the incorporation and role of non-state actors in China's broader Soft Power strategy.